The University of Essex and Foundation for Women's Health Research and Development KTP 24_25 R5

To develop impact evaluation capabilities, and novel systems and processes, to maximise unrestricted income generation opportunities within a women's health charity